Domino

As a young, ambitious company we want to ensure that our security procedures and processes run in line with best practice.We win business based on leading customer service and believe that this extends to managing customer data responsibly. We also cannot afford downtime that a security breach or cyber attack might bring.Given that we are property experts, we require special assistance for IT matters and believe that the Cyber Security Innovation voucher would really help us put the right structures in place.We're confident that if we get this help we'll be ableto grown the company confidently, knowing our IT backbone is strong.